LATCAP3

LATCAP3 is an ambitious project aimed at establishing a regional 22 meter simultaneous 5-axis CNC Tooling facility, providing the UK with unique capability and capacity to deliver and support innovation in tooling for large composite structures.

In pursuit of the net-zero 2050 goal, the UK aims secure global leadership in the design and manufacture of the most advanced and efficient composite structures.

Datum Design, a Global Leader in the design of large tooling for composite, supported by a strong UK aerospace community, will invest considerable resources on a new dedicated open access facility providing the UK with 22m CNC tooling capability to compliment recent state of the art company investment of up to 10m capability with. Datum will continue to deliver innovation in design and manufacture of many the ATI's funded wing programs, using manufacturing capability in the UK. This facility is critical to stopping the haemorrhaging of large-scale tooling to global competitors and retain UK IP in this sector.

Datum is partnering with the Advanced Manufacturing Innovation Centre (AMIC), to establish this facility as an open access innovation driven capability while also providing critical research and production capability for the future.

We aim, along with our supporting aerospace community, to develop novel tooling technologies critical to high-rate manufacture of lightweight composite structures to include isothermal processing, complex moulding, heating and cooling solutions amongst the plethora of known challenges to be overcome.

We will deliver production and research tooling to accelerate zero emission, ultra-efficient technologies and cross cutting enabling technologies, positioning the UK supply chain to lead adoption on the net-zero pathway, increase capacity and capabilities for design, manufacture and life-cycle support and secure industrial competitiveness.